Shake to taste

While peanuts are considered a healthy snack, consumption in bars and restaurants has suffered due to concerns over contamination of open peanut bowls. “Shake to Taste” is an innovative nut dispensing product for public places that eliminates cross-contamination between users and reduces the salt content of the product by ensuring more even distribution of the flavouring.